What happened one picosecond after the Big Bang? [Novel ML and edge-AI techniques to search for Higgs pair production at the LHC]

The Electroweak Phase Transition, one of the most dramatic and defining moments in the evolution of our Universe, happened around 1ps after the Big Bang. The shape of the Higgs field potential is intricately linked to that moment. In this project, you will continue the quest for the discovery of Higgs pair production, the most sensitive process to give direct access to the Higgs potential. The project will give you the freedom to take the directions that suit best your interests and skills, from employing novel ML techniques (such as normalising flows and diffusion models) in the offline analysis of data from the latest LHC running period, to developing and implementing novel ML algorithms on FPGAs for the future hardware triggering system of ATLAS in the High-Lumi LHC era.